AXEL: Alexandrite Ring Cavity Lasers for Commercial Quantum Technology

The emergence of nascent quantum technologies has been closely tied to the development of enabling laser sources. With commercial quantum technology applications on the horizon, the challenges in laser development move toward realising low-cost and high performance sources with the ruggedness and modularity required from a critical component in practical quantum technology instruments. The project brings the academic excellence of the Imperial College London together with the industrial capacity and skill of M Squared Lasers to exploit this promising new innovation from the UK's research base.